Ice nucleation in aerosols containing biomolecules

The aim of this project is to use proteins and other large biomolecules as models to study ice nucleating efficiency as a function of molecular size, geometry and surface chemistry. The molecule's flexibility, topography and the presence of specific hydrophilic or hydrophobic functional groups at the surface are all likely to influence its ice nucleating efficiency. Ferritin, chemically modified ferritin and viral capsids already enable us to vary many of these key parameters, but further exciting opportunities will arise from the study of tailored structures designed using DNA origami. We recently showed that even simple DNA origami tiles are efficient ice nucleating agents.

As part of the project, you will develop a novel electrodynamic trap with environmental control to hold arrays of aerosol droplets containing the biomolecules of interest in a quadrupolar field while their temperature is lowered to determine their freezing point3. This trap will allow the simultaneous levitation of arrays of hundreds of aerosol droplets along the null axis of the electrodynamic field. The depolarisation of light scattering will be used to assess the phase of individual particles and determine the fraction of frozen droplets. This trap will be designed in collaboration with Prof. J.P. Reid in the School of Chemistry in Bristol. You will complement the aerosol investigations by studying the freezing of arrays of droplets supported on a substrate. Although the droplet array method offers a faster throughput than the aerosol method, the former is preferred as it is free from any substrate influence and of greater relevance to atmospheric processes.